Synthesis for Biology and Medicine - SBM CDT

This student is enrolled on the SBM CDT.
The research project and department will be chosen at the end of the first year of study and this record will be updated shortly after.